22 UKRI-SBE: Contextually and probabilistically weighted auditory selective attention: from neurons to networks

Eavesdropping on gossip in a bustling cafe, tracking the quality of a sick child's breathing through a nursery monitor, and listening for the high-pitched squeak of a mouse amongst rustling leaves all rely upon auditory selective attention. Human and nonhuman animals must prioritize, select, and sustain attention to behaviorally relevant features of sensory signals - and potentially suppress irrelevant features - so that the information conveyed by the signals can be used to guide decisions and actions. This selective attention is crucial to everyday behavior, especially in noisy natural environments, and its breakdown greatly impacts quality of life for many listeners, particularly as we age. Yet, basic questions about how our brain allows us to selectively listen to expected sounds remain unanswered. This project unites the efforts and expertise of UK and USA neuroscientists who study these questions using a number of approaches. Humans and animals will be trained to perform a common listening task, while the team measure brain activity at all levels from single cells to the wider auditory system. By pooling information across powerful and complimentary methods for measuring brain function, the project will provide unique insights how we attend to our environment. The better understanding of selective attention gained through this work may have broad societal impact by guiding transformative improvements to hearing aids and machine listening devices (e.g. closed captioning).

Technical abstract
Human and nonhuman animals prioritize, select, and sustain attention to guide decisions and actions. Yet, despite the importance of selective attention in everyday behaviors and the dramatic impact of deficits in selective attention on quality of life, even foundational questions about the cognitive and neurobiological bases of auditory selective attention remain unanswered. This project takes a new approach, using stimulus-statistics-driven selective attention to link human psychophysics, ultra-high-field fast fMRI, EEG, and neurosurgical sEEG, as well as ferret behavior and neuropixels recordings to meet two major research objectives. Ferrets and human listeners will be trained to perform a tone duration discrimination task and a tone-in-noise detection task. Crucially for our experiments, these tasks are: 1) simple enough to be readily trained in ferrets and human listeners without verbal instruction, 2) sufficiently challenging to evoke attention-dependent changes in the receptive fields of auditory cortical neurons; and 3) allow us to manipulating the statistics of task-independent features of stimuli (such as target frequency). We will use these tasks to examine the effects of stimulus expectations on behavioural decisions and receptive field plasticity in auditory cortex. Aim 1 will characterize how stimulus statistics impact attentional filtering across task-irrelevant information. Aim 2 leverage converging cross-species methods over common behavioral tasks to reveal how global probability stimulus statistics shape neural activity in auditory cortex and related brain regions. The common currency task we establish across humans and ferrets will allow us to integrate neurobiological insights into statistics-driven listening in a unified framework, from single neurons in auditory cortex, to local neural populations, through to wider networks of auditory-related brain regions.